Heritage On-Demand: In-person visits without visiting in person

The public's right to access our rich cultural heritage sites has suddenly been lost and we are at risk of its longer term associated economic and social damages.

The devastating effects on the cultural and heritage sectors surfaced by Covid-19's indefinite social distancing regulations must be addressed with innovative thinking. Importantly, creative adopters are seeking innovative ways to continue to connect heritage sites with the public, and YourTour's Virtual Tours app is the solution to deliver the next best thing to real-life immersive experiences into every household and care home.

Imagine being able to 'experience' a place in its full splendour without needing to actually be there. In a fully immersive virtual tour experience with YourTour, you are guided on a walkthrough of a location supported by narrated storytelling that combines the best parts of 360 Experience and 2D video tours. The impressive 360 degree screen orientation technology allows the user to be immersed, to explore and interact with their environment, getting a realistic feel for the space on a mobile or tablet screen in the palm of their hand or VR headset.

YourTour is an award-winning company that specialises in the creation of immersive and interactive virtual tours, with clients including _The National Trust_, **The Wallace Collection** and _Invest in Nottingham_. Founded by a highly skilled team and led by the founder of the hugely successful Lovestruck dating app, Y**ourTour's mission is to revolutionise digital storytelling**, and give the public, regardless of age, physical health or geographic limitations, digital access to our rich cultural heritage.

Heritage sites are prime for immersive storytelling. Our cultural gatekeepers have such authentic, rich content at their fingertips. Together, we can further support the public's mental and social health by reconnecting it and providing access to our rich heritage which deserves to be experienced, appreciated and remembered -- albeit remotely -- but with the best and most future-proof remote technology available.

EXTENSION:

School trips are an incredibly powerful catalyst – an educational accelerator.

So when the Coronavirus pandemic resulted in the necessity of a lockdown, the threat to school trips, and the possible workarounds to make sure that value was not lost, was at the front of teachers thoughts – as can be seen in explosive use of the phrases ‘school trips’ and ‘virtual tour’ in Google search trends data in March this year.

Yet even with all of this value, the school trip is under threat. Covid-19 has only served to highlight the issues, rather than create them.

Surely then, this is where technology needs to step up. To supplement and enhance the traditional school trip, enabling even more cultural capital for the learner without becoming a burden for the teacher. We believe this can be done by applying the value of school trips to proven, innovative technology - and we’re ready to test this.

Virtual Visits uses the latest 360° video technology to let teachers help children explore and interact with an attraction, historic building or landmark, using a digital whiteboard, tablet or virtual reality headset. And all without leaving their classroom.